Situating the working lives of migrants and refugees: the case of Syrians in North East England

Francesca's research sits within the sociology of work with particular emphasis on understanding the working lives of migrants and refugees. She is interested in the role that all forms of work play in facilitating and/or impeding individual processes of belonging and integration. Passionate about cross-cultural communication, Francesca learnt Arabic intensively during her PhD, which was an integral part of her research design facilitating her approach to data collection with Syrian participants.